ATLAS Upgrade Phase 2 Construction 2021-23

ATLAS Upgrade Phase 2 Construction 2021-23.
Funding to enable manufacture of essential components for the ATLAS ITK barrel silicon tracker in the Oxford SRF.